Composition as Workplace Intervention: Adding Value to Stan's Cafe

How can a composer affect a theatre company, without composing incidental music for productions? This experimental project looks at how a composer could be utilised to add value to a theatre company over a two year long residency. The project resulted in works about the theatre company, and works that reflected data collected from the theatre company's day to day operations.